Energy-neutral optical wireless communication

The project aims to design a new energy-neutral communication system which uses solar cells as both energy harvesters and data detectors. Development of a theoretical model that relates the energy harvesting and data detection parameters under various application scenarios is the main aspect of the project. This will then lead to a joint optimisation and derivation of theoretical performance limits for energy-neutral optical wireless communication.